Sustainable Ventures Development Partners - COD system project

Company: Sustainable Ventures Development Partners (“SVDP”) works with clean
technology investors, entrepreneurial managers and corporates to create, build and grow startup
companies.
The proposed system is an energy harvesting, smart carbon monoxide (CO) detection (COD)
device that can be used to remotely monitor the CO level in domestic boilers providing data
for boiler maintenance. Boiler inefficiency is a very important factor – it can lead to increased
energy use, enhanced CO2 emissions and dangerous level of CO production.
The main advantage of the technology is that it requires no additional energy source, such as
batteries or extra wiring as it uses temperature difference between surfaces to generate the
required energy level.
The COD device is fixed to the inside of the flue using a magnet and it sends out signals once
an hour, creating a boiler efficiency profile. The data will be analysed and an automatic boiler
maintenance request will be sent out to the user or to the boiler maintenance provider.
The device can be monitored via a user-friendly smart-phone app/secure website, smart phone
or the internet. The existing household Wi-Fi hub co-ordinates data transfer and controls
signals between these components and a secure, cloud-based proprietary control system. This
allows accurate profiling of the boiler and provides an extra safety measure to the household
as it will set off the alarm if the CO level rapidly increases.
The same COD technology can be used equally effectively in commercial premises.